Freight Operators Transport Pollution Compliance Platform

"EMSOL will be creating an IOT based ""emissions as a service"" as a centralised Freight Operators complaince reporting platform that will enable Operators to meet the new FORS (V4.1) standards that will take Air Quality and Emissions data to create a client led capability to drive interventions to reduce/cut transport emissions (See our story on You Tube: [https://youtu.be/tK\_O1K5xLPs][0]).

[0]: https://youtu.be/tK_O1K5xLPs"